University of Manchester and Creation 360 Limited

To design and embed a new Technical Innovation Management Capability that will capture, track and implement the technical innovation driven directly by client needs and also internal improvement areas, embracing emerging software engineering and data science technologies.